Interaction, transport and uptake processes of proteins across the gut epithelium

Technical abstract
The aim of the project was to investigate the immune modulating effect of the key structures surviving digestion in the lumen and that stimulate responses via direct interaction with the gut epithelium and through differential routes of uptake across the epithelial barrier, particularly in relation to allergenicity. In close collaboration with the GIT ISP we tested the hypothesis that the interaction of food allergens and the gut epithelium is instrumental in shaping the immunological microenvironment within which the antigen-specific immune responses take place. In particular focused our attention on the immunoregulatory features of lamina propria and bone-marrow derived DCs following co-culture with IEC. The model systems that we developed with GIT ISP makes use of primary culture from either sensitised or naïve mice or cell lines previously exposed to certain food allergens, using proteins belonging to the same family but from foods with apparently differening potential to act as food allergens (e.g. LTPs from peach and wheat, 7S globulins from peanut and soya). Purified and processing modified allergens are supplied from other activities in the programme. Also our attention focuses on transmucosal transport of allergens: M-cells are considered to be relatively inefficient at transporting soluble protein and the reason for the highly specific M cell-mediated transport of peanut protein remains unknown. We intend to address this issue by using isolated gut loops challenged with soluble peanut allergens. One possible explaination for the M-cell-specific transport is that the protease concentration in the mucus layer overlying the M-cell may be lower than that on neighbouring enterocytes, allowing intact protein to reach the surface of the M-cell.